Heriot-Watt University and The Scotch Whisky Research Institute KTP 24_25 R2

To develop a rapid, simple, quantitative measure of Scotch Whisky colour, that will save time in the production process while also providing new information to improve the quality and consistency of brands or detect counterfeit products.